Intelligent Condition Monitoring for Civil Nuclear Structures

The projects objective was to develop enhanced vibration condition monitoring capability for the civil nuclear industry. Through collaboration with the University of Bristol this objective was successfully achieved, resulting in the development of novel intelligent algorithms for exploitation through new and in-service hardware platforms.
As a result of this project Beran now have an opportunity to widen the scope of machines analysed by its customers to include balance-of-plant. Beran have demonstrated proof-of-concept through analysis of five years’ worth of EDF Energy historic vibration data for seven power stations, culminating in a successful end of project technology demonstrator trial. The impact of which was an endorsement by EDF Energy for 25% time saving in routine vibration monitoring.
Potential benefits from this project include wider asset coverage, optimised maintenance and through-life cost savings, increased reliability and safety, increased availability of plant through predictive maintenance and improved maintenance feedback.